Lofort Publishing Bilingual Audio Ebooks

Product Technical Design to combine Teaching English Language Support Material of text with audio, enabling a reader /learner to follow the learning methodology in their own language and English combined.